Autonomous drone technology for ecology and conservation

This project will explore the use of autonomous drone technology as a potential tool for monitoring wildlife populations, tracking their movements, and influencing/controlling their behaviour. The student will receive training and undertake research giving them with a unique combination of multidisciplinary skills for drone-based ecology and wildlife conservation.